Submesoscale currents from buoyant seismic streamers (SCR-BAS)

We propose a 9-month project as an extension of an existing joint project between British Antarctic Survey and Schlumberger Gould Research. Schlumberger's vessels conduct seismic surveys of the seabed and underlying geography at many locations around the globe to assess offshore oil and gas reserves. The vessels tow behind them an array about 1 km in width of a dozen cables known as "streamers", typically 6-10 km long (though only 5 cm in diameter). The streamers hold many thousands of sensors (usually hydrophones) to detect the reflected signal from a seismic source. The streamers also hold a number of steering devices, which can be used to actively modify the position of the streamer through the water. In this project we do not use the seismic data recorded by the hydrophones but instead the physical information of the streamers, such as position, tension and steering forces from which ocean current models can be derived (the seismic data of ocean density may however prove useful for follow-on studies to improve our understanding of submesoscale processes).
To-date a forward model has been developed and tested to estimate the motion of streamers as they are towed through an ocean current field. Here an inverse model will be developed to take recorded information related to the streamers, in particular the tension at the head end and the velocities and angles along the cable, and to deduce the horizontal, divergence-free currents along the cable, thus providing velocity information at the submesoscale (approximately 1-10 km in the horizontal). The project will refine, validate against independent observations and implement this inverse model. Components of the project will directly build off NERC-funded work conduced as part of a number of past and present projects. The results will be of immediate benefit to Schlumberger as they will provide information for expected currents in the area with which to plan repeat surveys and they will also feed into a number of NERC research projects investigating the role of submesoscale processes in the ocean.